A Differential Absorption Lidar for Measurement of Greenhouse Gases

Please see Summary entered by Edinburgh University the lead organization for:

A Differential Absorption LIDAR for Measurement of Greenhouse Gases